New Postscripts: Reinventing J.B. Priestley's BBC Broadcasts for a diverse and contemporary Bradford.

The 'Postscripts' were a series of short BBC radio broadcasts made by Bradford-born writer J.B. Priestley during WW2. With the 'Postscripts', Priestley created a new, more intimate, radio style, offering personal portraits of events large and small and delivered with a distinct regional accent.

This project seeks to develop a new set of new 'postscripts' with a diverse range of 'voices' that will utilise the spoken word, music and sound effects. The project will create five five-minute radio pieces for broadcast on BBC Sounds. The project will develop ideas through workshops with a range of individuals and/or groups from the Bradford region led by academics, programmers, writers, poets and sound artists. Skills training in sound methodologies will empower local people to speak with their own distinct voice. The 'New Postscripts' will be varied and experimental; fresh takes on British cultural history and the British landscape.

Although Priestley's 'Postscripts' were broadcast during wartime, they often focussed on smaller everyday experiences - trips out, food and the weather. Partnering with the BBC to develop ideas based on its archive and deliver the projects in an appropriate format, these 'New Postscripts' will build on broadcast legacy to inspire and develop original expressions in sound in order to paint a diverse portrait of contemporary live experience.